An Innovative, Automated, Machine Learning Appointment, Logistics and Communication Platform for Mobile Service Provider SMEs that can incorporate

ClearSky Logic Ltd. is a UK-based SME founded by Darren Auld and Phil Telfer. Currently, UK-based SMEs are facing the challenge of providing effective appointment booking platforms to their customers, especially when appointments are in disparate locations and travel-times need to be factored in. There is currently no smart, automated, ML-enabled digital platform that allows appointments to be booked whilst taking travel times between appointments into account to allow the most effective scheduling. Following the COVID-19 associated recession, and the consequent slump in B2B and B2C spending, it is now more important than ever for SMEs to able to utilise their time effectively and efficiently. MyBookingHub will provide a digital communications platform to resolve this challenge and improve customer communication and appointment bookings. This will be an automated, internet-based, ML-enabled appointment platform that can be used for enhanced operations during the current COVID-19 pandemic.